LOTUS Offshore Energy Storage

The project will investigate the techno-economic feasibility of an innovative floating offshore energy storage system known as LOTUS (Large Offshore Tensile Ultra Structure) with a view to installing a modular prototype in 2021 LOTUS is primarily formed from flexible membranes creating very large multi-cellular structures that can store energy by elevating a mass of seawater on top of a cushion of compressed air. The project is a collaboration of specialist marine engineering providers including mechanical engineering design, specialist hydrodynamic analysis services, materials specialists, and fabricators of bespoke marine components.